Confidence-driven Robotic Ultrasound Tissue Scanning for Surgical Resection Guidance

Intraoperative Ultrasound (iUS) has been established as an efficient tool for tissue characterisation during brain tumour resection in neurosurgery. It allows precise visualization of vital structures, progression of tumour resection, and management of immediate complications. However, tissue
scanning requires significant training to obtain high-quality images, and the interpretation of US data remains challenging. To address these
challenges, the aim of this project is to build a cognitive robotic platform for iUS tissue scanning to optimise the confidence in intraoperative tissue characterisation and improve both the efficacy and safety of tumour resections. A key application of the proposed platform is the scanning of brain tissue to guide tumour resection but its versatile nature makes it suitable for the scanning of any organ. To apply for this position, you will need to have a strong background in at least one of the following areas:
Computer vision
Machine learning
Medical image computing and image guided intervention.